The Particle Physics and Cosmology of Supersymmetry and String Theory

In 2010, the Large Hadron Collider (LHC) will begin colliding protons accelerated to close to the speed of light, thus creating conditions that occurred in the universe just after the Big Bang. Experiments at the LHC will explore the origin of mass and search for new symmetries of nature, such as supersymmetry. Cosmological observations are also entering a new era, with the Planck satellite imaging the cosmic microwave background (CMB) and dark energy/dark matter probes such as the Joint Dark Energy Mission (JDEM). The theoretical understanding of supersymmetric theories, such as superstrings and their higher dimensional extension M-theory, has matured to a point where their structure and predictions can be compared with this new data. It is the purpose of this proposal to create an international and interdisciplinary research network, with participating institutions in the UK, the US and Germany, which will explore a wide class of superstring and M-theory constructions and relate them to experimental results from the LHC and to cosmological observations.

Potential impact
The wider impact of our proposal follows from the synergy of bringing together three disciplines--string theory, mathematics and cosmology--in three different countries, to solve some of the most fundamental problems in modern science, precisely at the time when experimental and observational data will become available. The international component of this proposal is significant, forging a cohesive and reciprocal American and European network'' for interdisciplinary research and education. We view this as a vehicle for enhancing American and European scientific cooperation, as well as a concrete mechanism to train post-doctoral associates and graduate students in a multinational educational environment. The reciprocal nature of this network, that is, simultaneous funding of equivalent proposals in each of the three participating countries, will give American and European students and post-doctoral associates unparalleled opportunities to study, conduct research and attend specialized courses, workshops, conferences and schools organized at our participating universities, Centers, Institute and Laboratory. There is a broad outreach potential by communicating the content of our research to interested non-scientists through public lectures and the media.